Identifying how phosphate balance influences the bone healing process

Bone is a complex tissue. When damaged, it can fully regenerate, regaining its initial structure and properties. Large-scale damage, however, can result in fibrous tissue ingrowth and skeletal deformity. To prevent this, bone defects can be filled with grafting material e.g. calcium phosphate ceramics that drive bone formation (osteoconduction) and trigger de novo bone formation (osteoinduction). This effect arises from localized delivery of orthophosphate ions (PO43-), and codelivery of pyrophosphate ions (P2O74-) significantly enhances this effect.
Identifying why the codelivery of the pyrophosphate ions enhances bone formation is challenging since no established method for simultaneously measuring pyrophosphate and orthophosphate ions in culture exists. We will use electrochemical sensors that can differentiate between orthophosphate and pyrophosphate ions to investigate the process in a novel organotypic model of bone formation that we have developed.
The student undertaking this project will be trained in tissue-culture, micro-XRF, microCT, SEM, immunofluorescence/confocal/light-sheet imaging, "omics" (genomics/proteomics/metabolomics) to understand cell differentiation/signalling in this system. They will work with industrial partners to develop inorganic assays to determine the balance between ortho- and pyrophosphate in solution, to validate the sensitivity electrochemical sensors. This technology will allow identification of optimal bone formation conditions, enabling the intelligent design of regenerative therapies.